2021BBSRC-NSF/BIO UniPlex - Genome-Wide Protein Complex Prediction and Validation

Technical abstract
The Complex Portal (CP) is a manually curated reference resource of molecular complexes. Identification and annotation of all molecular complexes is the CP's biggest challenge, especially for the much-demanded human complexome. We propose to rapidly increase the coverage of the CP through computational inference of high confidence complexes, based on large-scale experimental and computational data. We will extend hu.MAP, the most comprehensive complex map available, by adding thousands of newly published large-scale mass spectrometry experiments. Further, we will improve upon the machine learning framework using an automated model selection algorithm selecting among deep learning as well as classical models to best discriminate between true and false protein interactions. Protein complexes will be identified by clustering of the highest-scoring pairwise interactions, then validated and refined by protein (co-)expression analysis. This will distinguish between core and conditional subunits and map tissue-specific expression and subunit composition, providing information-rich annotations for each individual complex. We will infer high confidence complexes for species spanning three kingdoms of life: S. cerevisiae, H. sapiens, and A. thaliana. The resulting set of high confidence inferred complexes will be enriched with structural and functional data from IntAct, wwPDB, and Reactome, including amino acid mutations known to disrupt protein interactions mapped to complex binding interfaces. The entire prediction pipeline will be developed as a highly automated, adaptable and repeatable workflow which will ensure a continuously updated and expanded set of inferred complexes that can rapidly evolve with additional data becoming available. Presentation and impact of the CP will be improved through website updates and a comprehensive outreach and training program providing a powerful tool for biological discovery for the research community.